Unlocking the potential of Computer Vision (CV) for SMEs -- Development of an AI platform enabling non-technical users to build advanced CV applications

**Unlocking the potential of Computer Vision for SMEs - Development of an AI platform enabling non-technical users to build advanced CV applications**

There is a significant amount of useful information and value locked in visual images, however the high cost of computer vision expertise and the time it takes to analyse and curate the data, means it's currently impossible for UK SMEs to fully realise its potential.

From helping doctors diagnose medical conditions, to detecting crop disease by drones, to ensuring safety protocols on construction sites, computer vision has the potential to unlock new growth and efficiency opportunities across a wide variety of sectors.

Unfortunately SMEs rarely have the CV expertise required, and the cost to hire/contract this expertise can be prohibitively expensive. Even then highly-skilled CV scientists are spending ~80% of their time on data curation alone\[3\], with their lack of domain expertise then leading to underperforming, unusable models\[4,5\]. Such challenges result in 55% of projects never making it to production\[3\].

To increase adoption, solutions need to speed-up data curation processes, reduce curation costs and become more accessible to those without technical training. Organisations such as hospitals and manufacturers own both vast amounts of visual data and the domain expertise to interpret it, making them ideally placed to create impactful CV applications. Empowering them to build their own application can help accelerate AI-adoption and the resulting benefits.

Collaborating with medical imaging experts at King's College London and retinal imaging SME Optos, Metalynx aims to significantly increase CV adoption amongst UK SMEs by removing the key barriers to adoption -- cost and expertise -- through the development of accessible tools to build advanced CV applications, easily.

The ultimate aim of the project is to develop an easy to use, low cost CV technology stack for SMEs that can be used to create advanced applications, without any technical training and can seamlessly integrate into existing works flows to unlock value in already collected data.